APROCONE

Forecasts indicate the need for over 30,000 new commercial aircraft by 2034. Securing market success depends

on delivering products that meet customer demands and ensuring the long term viability of those engaged in

developing and producing them. Innovative product architectures and novel technologies will be needed to

achieve the demanding performance targets. The design environment used to develop and evaluate such

products will also require transformation to meet the crucial development time and cost reduction ambitions.

APROCONE, is a key step towards delivering the next generation aviation products and associated advanced

design environment. It will deliver capabilities needed to transform the conceptual definition and evaluation of

complex products thus providing the foundation on which to achieve significant improvements in development

cost and product performance. The consortium of software specialists, industrial end users/suppliers and

academic experts, will collaborate to investigate innovative aircraft wings & turbofan engines concepts, whilst

developing and demonstrating the capability of the enhanced Design Environment.